PUBLIC MONEY FOR PUBLIC GOODS': UNDERSTANDING, MEASURING, AND MANAGING THE DELIVERY OF PUBLIC GOODS IN THE WELSH COUNTRYSIDE AFTER BREXIT.

What the future holds for UK agriculture and rural policy are my main area of interest.

More specifically, the role of farmer as custodians and land managers and the evolution of the social contract between society and those who manage and maintain our natural and open spaces.